The role of PtdIns3P in the killing of bacteria and fungi by the neutrophil NADPH oxidase

Technical abstract
This proposal is aimed at understanding some fundamental principles of how neutrophils (a type of white blood cell) fight bacterial and fungal infections and will therefore aid our general understanding of what might go wrong in some cases of infection and inflammation. Further, through existing academic collaborations with several pharmaceutical companies this work will contribute to the development of better PI3K inhibitors and some of the mouse models developed will provide 'proof of principle' for the concept that specific oxidase components could be potential targets for anti-inflammatory drugs.